ZCOP I-RMAP: Zero Carbon Oxford Partnership Industrial Roadmap and Action Plan

**OCC applying on behalf of ZCOP**

In 2019, 17% of Oxford's emissions came from Industry, with 66% of industrial processes running on gas. The sources of these emissions are dispersed, with many relatively small industrial or manufacturing sites (400+) over the city, and a handful of large emitters - including many SMEs. Deployment of required decarbonisation technologies is complex across dispersed sites in a space-constrained city, with likely complex implementation and logistics increasing costs compared to larger, more concentrated clusters and requiring links to regional infrastructure and projects.

Oxford City Council is submitting this bid on behalf of the Zero Carbon Oxford Partnership (ZCOP). ZCOP brings together universities, NHS trusts, councils, large businesses, further education, and community organisations that are strategically important to achieving net zero by 2040\.

Using a collaborative approach, ZCOP produced a Roadmap and Action Plan - a science-based report which outlines how Oxford can reach net zero carbon emissions by 2040\. All ZCOP partners contributed to the development of the Roadmap. The Action Plan also focuses on projects that require cooperation and coordination between partners. It leverages the power and influence of the city's institutions - unlocking key interventions that would be impossible if working individually.

The Roadmap and Action Plan has been a key resource guiding the ZCOP actions in transport, residential and commercial buildings and energy. However, the roadmap does not include a detailed route for Industry to reach net zero.

Therefore, this project will:

* Develop a context-sensitive, strategic I-RMAP that outlines the optimal way for organisations to work together and act individually to decarbonise industry in Oxford.
* Establish a partnership or cluster of relevant organisations who are aligned around a common 2040 net zero target that will continue to work together to deliver I-RMAP in the long-term.
* Increase capacity and capability within organisations locally to understand and deliver projects in line with the roadmap.

To enable this, the project will:

Assess industrial emissions and define local cluster baseline, develop robust plans for focused stakeholder engagement, capacity building, and awareness raising with the OxCluster, review potential technology options, and model decarbonisation pathways, including both common infrastructure and site-specific solutions, and critically assesses surrounding barriers. Together, this analysis will be combined into an evidence-based I-RMAP and recommendations, with a pipeline of projects and actions to be owned and implemented by Oxford's Cluster.